Creative Interventions For PCOS A Discourse Analysis And Product Design Framework For Feminine Technologies

Creative Interventions For PCOS A Discourse Analysis And Product Design Framework For Feminine Technologies